Investigations of the Cosmic Web at High Redshifts

This PhD programme will be concerned with the investigation of the cosmic web at redshifts z~1.0-2.5 using publicly-available datasets, mainly the SDSS, DR7QSO and DR12q quasar databases (and our derivatives such as Mgll and Fell databases) and the Planck CMB databases. A particular emphasis will be on the relation of the LQGs to the CMB.